School Buildings Adaptation, Resilience and Impacts on Decarbonisation in a Changing Climate (ARID)

This project will provide tools and evidence to inform the Department for Education (DfE) policies and investment, by exploring the climate change risks and opportunities for new build and existing schools in the context of Net Zero Carbon Britain by 2050. This project also addresses the three key risks and opportunities identified in the Climate Change Risk Assessment 3 Report (CCRA3) for Health, Communities and the Built Environment (winter energy demand, summer energy demand and overheating). The overall DfE's Climate Change Risk strategy will build on this work and the risk assessment quantification and mapping methods already developed by the Risk Protection Arrangement (RPA) Team in DfE, the Environment Agency and the Government Actuaries Department to assess flooding, fire and crime risk in schools. The outcomes of this project will be disseminated via the DfE portal for Good Estate Management of Schools (GEMS) as well as the RPA websites. This project will be an essential part of the DfE climate resilience efforts under the Government National Adaptation Plan.